IMPRESS Launchpad

IMPRESS Launchpad is a machine-learning (ML) based influencer discovery and outreach automation tool which empowers video game developers and video game publishers to better reach their target market audiences.